The Impact of Work-Family Life Course Trajectories on CVD in Later Life in England

Background
Cardiovascular diseases (CVD) pose a substantial health and economic burden in England (British Heart Foundation, 2024). Currently, around 6.4 million individuals in England are living with CVD, a figure that continues to grow due to an ageing population and improved survival rates from cardiovascular events. The annual healthcare expenditure on CVD in England amounts to £8.3 billion, with broader economic impacts reaching approximately £21 billion. Despite these significant figures, the current practice in CVD prevention primarily focuses on short-term risk estimation, often overlooking the long-term influence of an individual's complete work-family life on the development of CVD.

To address this gap in the current research, it is crucial to adopt a life course framework. Social epidemiologists use this framework to explore the influence of early life as a critical period that shapes work-family trajectories and how advantages or disadvantages accumulate over the life course, ultimately contributing to inequalities in later-life health (Ben-Shlomo and Kuh, 2002). Thus, to shift the focus from short-term risk assessment towards a comprehensive, long-term outlook, my PhD research will use a life course framework to understand how the whole work-family life course trajectory, as well as early life characteristics, influence CVD.

Aim
My study aims to investigate the impact of work-family life course types (LCTs) from age 18 to 50 on later-life CVD incidence in England, using data from the English Longitudinal Study of Ageing (ELSA). The specific objectives are:

1. to identify work-family LCTs by analysing annual data on employment, partnership, and parenthood;
2. to examine the association between work-family LCTs and CVD incidence;
3. to investigate the potential modifying role of early life characteristics and educational attainment;
4. to explore the potential mediating role of adult behavioural, psychological, and biological factors.

Methods
ELSA is a longitudinal study of people aged 50 and over in England (https://www.elsa-project.ac.uk). The life history module in Wave 11 (2023/24) provides comprehensive information on participants' work, partners, family, childhood living conditions, and childhood experiences (Steptoe, 2023). Wave 11 data is anticipated to be released by Dec 2024.

Outcome variables are coronary heart disease and stroke. Exposure variables are work-family LCTs, which will be constructed using multi-channel sequence analysis (Objective 1). Each individual's 33-year work-family sequence, comprising annual status combinations across employment, partnership, and parenthood, will serve as the unit of analysis. The distance matrix will be created to measure the similarity among sequences, and cluster analysis will be employed to categorise sequences into distinct work-family LCTs.

Cox proportional hazards (PH) regression analysis will be used to examine the association between work-family LCTs and the timing of CVD onset (Obj. 2). Interaction terms will be incorporated into the Cox PH regression models to explore the potential modifying roles of early life characteristics and educational attainment (Obj. 3). Mediation analysis with survival data will be conducted to investigate the mediating roles of adult behavioural, psychological and biological factors (Obj. 4).